Manufacturing innovation for resource effcient structuring liquids.

This project aims at developing innovative manufacturing equipment for structured liquid products (Home & Personal Care, Foods, Pharmaceutical, Paints, Lubricants) with strongly enhanced resource efficiency benefits. Current manufacturing technologies require products be over-formulated to achieve their performance specifications, and are relatively high in use of energy, with significant footprint. There is a yet unmet need for the introduction of innovative process equipment into the supply chain to address those deficiencies. This project will address that need via the development of a retrofittable mixing technology based on recent discoveries at the "Ultra Mixing and Process Facility" at University of Liverpool. Such a development will offer manufacturers of “structured liquids” products and process equipment opportunities for radical innovation which will strongly enhance competitiveness and resource efficiency (less material, alternative material, better energy efficiency).